Retrofit Radiant Heating Solution

Salford University
Gary Bateman
Business development manager Energy hub
Energy office Joule house The University of Salford M5 4WT
Tel: 0161 295 4406 | Mob:07854 327 890
[email]